Investigation of Post-Post Quantum Cryptography

The major objectives of this research will be to try and investigate and provide work to add to the field that is post-post quantum cryptography. As a relatively new area there is lots of potential work that could be conducted including creation of security models or standard operating procedures (SOP) used to test cryptographic schemes and see if they are safe against post-post quantum attacks, or evaluate current post-quantum cryptographic schemes to gauge the security of proposed systems. Another possible angle could be trying to determine how much access to the primitive is required by providing limited amount of access.